To provide environmental and economic benefits within the aviation industry refuelling process through innovative sensing technologies, data capture, analytics with near real-time availability.

Following the successful completion of a SMART Proof of Market project into the market
opportunity of real-time fuel property data capture and information provision with regard to
aircraft refuelling this project builds on this to provide a technical feasibility demonstration of
the proposed system in a real operational environment. The development of a cloud-based
system for capturing and communicating detailed fuel property and uplift data at point of
delivery as well as removing the manual elements of the refuelling process by utilising the
same infrastructure to enable significant enhancements in the aircraft dispatch process.
By improving the analysis of captured data we will enhance the Airline operators ability to
comply with environmental reporting requirements (ETS) within Europe through accurate
emissions data that are based on actual fuel properties and consumption information on a per
flight basis. There is increasing focus on the aviation industry to provide greater transparency
on the impact it has on the environment and we believe our system will provide a future proof
system that can also incorporate the expected changes in the aviation industry that are likely
to include the increasing use of alternative fuels, continuing increase of aviation fuel prices
and changing emissions legislation which will be monitored in the future on a global basis.
Through the increasing use of the internet the world has become more open, people are now
exploring and have the desire to travel more than ever before and this is a trend that is likely
to continue as the global population grows and with it the increasing demand for access to
transportation. It is important that travel by aviation remains both accessible and affordable to
as many people as possible, we believe the development of our system will optimise operator
efficiency, help contain operating costs and in the longer term ensure global travel through
aerospace remains accessible to the majority.